Systemic Conditions and Oral Health: Exploring the link between diabetes, psychological factors and oral health

Systemic conditions and oral health share common risk factors such as a high sugar diet. People living with systemic conditions often report disordered eating behaviours, which has implications for diet and health outcomes. For example, substantial data exist to demonstrate that the prevalence of both clinical eating disorders and disordered eating (that sits below a diagnostic threshold) is significantly greater in people with diabetes compared with their non-diabetic peers. However, research has focused predominantly on clinical eating disorders, whereas non-pathological variations in eating behaviours in those with systemic conditions have received less attention. Eating traits (e.g. cognitive restraint, disinhibition, emotional eating, external eating, food addiction, perceived control of eating) are also a form of non-typical eating behaviour and are associated with other psychological factors critical for appropriate physical and mental health management (e.g. self-control, self-esteem), as well as being implicated in obesity susceptibility and body satisfaction. These traits may therefore pose a challenge for effective weight management or glycaemic control (establishing and maintaining homeostasis).
Oral health knowledge has also been shown to be inadequate in people with systemic conditions such as diabetes and a lack of improved prevention behaviours has been shown among subjects with diabetes versus nondiabetic controls. Primary healthcare professionals (such as dieticians, nutritionists and oral health care professionals) have a significant role to play in the prevention and management of public health issues such as systemic conditions, such as through encouraging positive lifestyle behaviours which to reduce the risk of chronic conditions (including health prevention activities such as healthy eating and good oral health behaviours). These bodies of literature suggest numerous potential routes for intervention (modifiable behaviours) for healthcare professionals, but a holistic understanding of the interrelationships between the factors is needed to maximise the likelihood of intervention efficacy.
This project aims to measure non-pathological eating traits and dietary patterns, oral health knowledge and oral health behaviours, to explore associations between them and diabetes mellitus in a UK population sample.
Methodology includes the use of self-reported incidence of diabetes, validated measures of psychological factors (e.g. Dutch Eating Behaviour Questionnaire) and oral health (QLF - Quantitative Light Induced Fluorescence). Additionally, an oral health scale will be developed and validated for the use within a diabetic population.